A New Scintillator Gamma-Ray Spectrometer for the RIBF facility

In this PhD project you will work on a novel gamma-ray detector, the HYPATIA array [1], that we are developing at York and which will be deployed at the RIBF facility in Japan for nuclear structure investigations of exotic nuclei. Developing state-of-the-art radiation detection instruments is essential in order to probe the internal structure of these exotic species. The RIBF facility at RIKEN in Tokyo, Japan is the world's leading laboratory in the production and study of the most exotic nuclear systems that we can currently access. The experience, skills and networking that you will develop through this PhD will be a valuable asset for pursuing a career in academia or industry.

[1] The HYPATIA array https://www.nishina.riken.jp/collaboration/SUNFLOWER/devices/hypatia/index.php